Cranfield University And Morgan Motor Company Limited

To establish optimal design configurations for a series of hybrid electric sports car and to design and implement control algorithms for the vehicle.